TDSi

TDSi will implement a Information Knowledge Exchange System to retain critical data within the business. It will also develop a Cloud Security Process which will protect both Business and Client information from known and future threats.